Cardiff University And Advanced Medical Solutions Limited

To generate and embed methods of in vitro biofilm formation and use these to assess the antimicrobial performance of existing and new wound care products.